Batter & Vitamin D

To integrate Vitamin D, which is soluble in oil into a batter mix that once fried in oil, its properties are retained. To create a healthy alternative batter mix which is gluten free with the addition of Vitamin D.